Smart Meter Data Processing & Visualisation

A data, analytics and visualisation solution designed specifically to create valuable and actionable insights derived from Smart Meter data. It would offer insights and metrics to groups, organisations and the general public based on aggregated analysis of energy consumption patterns and their relation to geography, consumer
type (residential, commercial), seasonality and more. All for the purpose of enabling comparable measures from which energy consumption inefficiencies can be addressed, and the subsequent improvements measured.